Microtubule organisation during gut organoid morphogenesis

Polarisation and differentiation of columnar epithelial cells is critical for normal gut function and defects in polarisation lead to loss of gut barrier function, epithelial cell invasion and cancer. Importantly, polarised elongation of epithelial cells is dependent on microtubule reorganisation into apico-basal arrays. However, the molecules and mechanisms responsible for this remain to be determined. The aims of this PhD studentship are to use 3D in vitro gut organoids that mimic in vivo gut development to study the role of novel microtubule assocciated proteins in the generation, stability and function of apico-basal microtubule arrays during epithelial differentiation. GFP, RNAi and CRISPR/Cas9 technology in conjunction with live time-lapse, confocal, multiphoton, super-resolution and electron microscopy will be used to pursue these aims. This study presents an exciting opportunity to elucidate the molecular mechanisms responsible for microtubule reorganisation that underpins epithelial differentiation and tissue formation and function.